Optimization of miRNA Loading in Tissue - Specific Exosomes

Our project, "Optimization of miRNA Loading in Tissue-Specific Exosomes for Regenerative Therapies," seeks to harness the potential of tissue-specific exosomes as vehicles for delivering therapeutic microRNAs (miRNAs). This initiative stands at the forefront of biotechnological innovation, aiming to merge the realms of regenerative medicine, nanotechnology, and personalized healthcare.

**Project Overview**

The project's primary goal is to develop an optimal technique for efficiently loading miRNAs into tissue-specific exosomes. These exosomes are naturally occurring vesicles that can deliver cargo directly to specific cell types, making them ideal for targeted therapy applications. Our focus is on optimizing the process of encapsulating miRNAs within these exosomes, ensuring they are effectively delivered to specific cells to enhance regenerative processes.

**Significance and Innovation**

* **Targeted Therapeutic Delivery**: The use of tissue-specific exosomes represents a novel approach in the delivery of RNA-based therapies. By specifically targeting skin cells, we aim to increase the precision and efficacy of treatments for various skin conditions
* **Cutting-Edge miRNA Loading Techniques**: We are exploring techniques, such as electroporation, sonication, and liposome incubation, to load miRNAs into exosomes. This optimization is crucial for maintaining the stability and therapeutic potency of exosomes and further increasing it with selected miRNAs.
* **Alignment with Personalized Medicine**: This project aligns with the evolving trend of personalized medicine. As technologies develop, our method could lead to personalized RNA therapies tailored to individual patient profiles, significantly advancing the field of personalized healthcare.
* **Broad Market Application**: Initially focusing on the cosmetic market, our project also lays the groundwork for therapeutic applications, offering a versatile approach to skin health and disease treatment.

Our project promises to be a significant step forward in nucleic acid therapeutics and regenerative medicine. The innovative use of skin-derived exosomes for miRNA delivery could revolutionize treatments for various skin conditions, paving the way for more precise, effective, and personalized medical interventions. As we progress, we aim to open new avenues in therapeutics -- from delivering drugs to brain to treat neurodegenerative diseases to making personalised cancer therapies using tumour exosomes.